Unveiling and Enhancing Nature-Based Solutions

Nature-based solutions (NbS) have gained increasing attention in recent years, with the UK at the forefront of deploying NbS to address various environmental challenges. Water Utilities have implemented NbS including treatment wetlands (TWs) and sustainable drainage systems (SuDs) at water recycling centres and within individual surface water catchment areas, respectively. The aims of this project are to benchmark the long-term performance of NbS (e.g. treatment wetlands and SuDs) through site surveys, explore sustainable intensification strategies, including advanced media and engineering biology approaches, to enhance treatment performance, and to conduct cost-benefits analyses and ecosystem assessments to support the application of intensified NbS strategies.